A First-To-Market Form Building Application Increasing Field Service Immediacy And Productivity

**There has been an exponential increase in the demand for tailored forms which has placed increased pressure on organisations that are dependant upon creation and collection of forms. The current technology is failing to provide an effective and time-efficient service and results in high costs to both the providers and customers. The COVID-19 pandemic has further exacerbated these existing challenges as** the current economic climate has resulted in a heightened focus on price sensitivity whilst revenues have reduced and productivity has declined. Clockwork, an innovative software development Company aims to provide a form building software application which can be implemented in the software technology sector to reduce costs and increase the ability for clients to create and distribute forms quickly and efficiently.